Nested Cinema: Immersive Experience Of Cinematic Content Through Spatial Orchestration Of Smart Technologies

The UK creative industries are experiencing a post-pandemic boom, with high public appetite for immersive media experiences and meaningful cultural events. The UK immersive technologies sector is growing annually by 11.2%, expectedly worth £5.1 billion by 2026. However, UK cinema box office remains 22% lower than pre-pandemic levels. For many, cinema visits are now limited to sporadic releases; they consume the latest cinematic content at home via streaming services. The modern cinematic theatre implements audio-visual technology to give an impressive experience of a film; however, due to streaming it no longer has cultural relevance or a unique purpose and identity, and its significance is therefore set to diminish further. While many immersive experiences are building on cinema style and franchises (Secret Cinema, Netflix House, etc.), the concept of cinema has, broadly, remained the same for over 100 years.
But is there a way to develop cinema from the distinctive mixture of style and cultural value we all intimately recognise? How can we use the latest immersive and interactive technologies to rethink cinema as an artform, so that it can capitalise on the growing cultural relevance of immersive experiences? By advancing what it means to make and watch a film in the 21st century, can we reverse declining cinema attendance and boost cinema’s position in the cultural economy?
This project reimagines cinema by using immersive design principles to achieve novel storytelling experiences, aimed at heightening the feelings of presence and intimacy associated with watching a film. Nested Cinema investigates new forms of creativity, distribution and enjoyment of cinematic content, informing industry inquiries into the future of the film sector, amidst a wide range of new screen-based experiences and audience economies. The project responds to the critical challenge facing the film sector today, which is to expand beyond traditional single screen cinema and immersive media experiences (such as War of the Worlds: The Immersive Experience [2017]) towards new formats of audience immersion and expectation. This shift has been brought about by transformations to the cinema economy, while the UK’s investment into the Co-STAR infrastructure speaks to the urgency to find new formats and develop new IP around them.
By advancing the Nested Cinema proposition, the research will pilot new, immersive modes of film storytelling, aesthetics, and audience engagement, by creating an integrated technological solution for cinema spaces. In this way, the research expands the potential and understanding of film, in response to exhibition and consumption opportunities in the 21st century. This aim will be achieved through the following objectives:
1. Develop design principles for achieving the integration of Nested Cinema within a traditional cinema setting.
2. Deliver new spatial presentation and interactivity approaches in a traditional cinema environment, through innovative hardware/software integrated solutions.
3. Generate new creative techniques and approaches to adapting single-screen cinema work to the expanded experience of Nested Cinema, by engaging local filmmakers in developing their work for the platform.
4. Change creative practices in film and public perception of cinema by exhibiting Nested Cinema, and evidence the immersive and storytelling possibilities of the platform through audience and filmmaker engagement.
Through developing understanding, audience markets and technical skills, the project seeks to benefit:
1. Arts/Cinema audiences
2. Cinemas and Arts Organisations
3. Filmmaking practitioners
4. World-leading research